Rolls Royce SILOET II Project 18 Future Core Engine Systems

SILOET II Project 18 comprises a total of 9 Work Packages aimed at improving fuel burn, emissions, operating cost and development costs associated with future large civil aeroengines. The Work Packages include programmes on cooled cooling air, advanced turbine tip clearance control, turbine blade release containment, oil systems, bearing load management, elevating fuel operating temperature, adaptive internal air systems, and advanced seals. All of the work packages propose innovation and advancement of complex system technologies that are critical to the principal attributes of next generation large civil engine core architectures.